POPPA - Post Production Provided Anywhere

Virtual Post and OvationData are collaborating to create POPPA (Post Production Provided Anywhere) a new infrastructure and service for clients to address the urgent needs of companies in the production and post-production sectors due to the impact of COVID-19; as well as providing a more sustainable workflow for the long-term.

POPPA will allow companies to quickly and easily set up staff to work remotely with a fully provisioned toolset for film and television work under the COVID-19 climate. The main motivation for our project is to attempt to counter problems caused by COVID-19 where after lockdown, productions were shut down and the usual industry practices involved people in proximity to each other were prevented. OvationData will use their expertise in cloud provision and equipment provision on which Virtual Post will provide a flexible toolset which can be tailored for each client's needs whilst maintaining security protocols.

Through this pandemic, the media and entertainment industry has developed an appetite for change. Furthermore, society as a whole has adjusted to remote working and are open to working differently. Many companies have had to pivot to adjust for remote working; with this way of working set to establish itself hence, we feel our project extremely relevant in the current climate.

We wish to offer the fastest and safest route out of the present situation, allow productions to get back on schedule, and offer ways of working that will help in case of a 'second spike' of COVID-19\. By developing a virtual post-production environment we will allow teams to work remotely, but maintain the collaboration and on-premise experience as before. With minimal COVID-19 risk as there is no requirement to meet in person and minimal reliance on exchanging physical media.

The aim is for our solution to be sustainable in the long term. After catching up the backlog of productions, we will provide for clients and prospects to work from anywhere, reduce costs and efficiencies through new workflows and remote technology. By not owning equipment, there are zero costs in downtime. The same goes for physical premises. By eliminating and reducing such costs production efficiency is improved, and production becomes more environmentally sustainable because of the travel reductions.

Our solution will additionally cater effectively for those that cannot work a 9-5 Monday to Friday job. Those that have care responsibilities or other location restrictions can contribute to projects when it is convenient for them by using our new service provision from POPPA.